PIS

PIS - Production Information System.
This will be an intuitive step by step work instruction system with visual cues, QA, cell manufacturing management. It will be a web based system to be deployed on tablets and will allow for future multi-site manufacturing.
We aim to train unskilled staff and bring back manufacturing from outside of the EU.